Queen’s University of Belfast and Sensoteq Limited KTP 22_23 R5

To develop an innovative monitoring package for detection of process changes, energy efficiency analysis and process related faults in industrial wireless sensing for condition monitoring.